Tropical Geometry and Complex Dynamics

Combinatorial algebraic geometry is an abstract field of mathematics that comprises studying algebro-geometric objects where algebro-geometric phenomena can be described by combinatorial data. Therefore, the study of these structures encompasses toric and tropical geometry. Tropical geometry is a fast-growing field and has found applications in many areas of pure and applied mathematics. Tropical objects can be often obtained a certain degeneration of algebraic objects and, therefore, considered as combinatorial shadows of algebraic geometry objects. These combinatorial shadows are often simpler to study yet retain an ample amount information from the geometry and topology of initial objects. In a recent work, it was shown that tropical objects arise as natural objects in holomorphic dynamics, and the project consists of investigating the relations between the tropical dynamics and tropical and toric intersection theory, and combinatorial Hodge theory